Innovation and Knowledge Centre for Smart Infrastructure and Construction - Collaborative Programme Tranche 2

The Centre for Smart Infrastructure and Construction (CSIC) research focuses on the innovative use of emerging technologies in sensor and data management, coupled with emerging best practice in the form of applying the latest manufacturing and supply chain management approaches to construction and infrastructure. It aims to develop completely new markets and achieve breakthroughs in performance.

CSIC focuses on the innovative use of emerging technologies in sensor and data management (e.g. fibre optics, MEMS, computer vision, power harvesting, Radio Frequency Identification (RFID) and Wireless Sensor Networks). It aims to develop completely new markets and achieve breakthroughs in performance.

The outputs of the Centre will provide the construction industry and infrastructure owners and operators with the means to ensure that very challenging new performance targets can be met. Furthermore, the potential breakthroughs will make the industry more efficient and therefore more profitable. They will give UK companies a competitive advantage in the increasingly global construction market.

CSIC works closely with our large network of industry partners in developing the strategic direction for the Centre and in collaborative projects. To date, the Centre has over 30 demonstration projects and case studies.

In this proposal for Tranche 2 funding, we seek to build on the research and demonstration projects carried out in the Core programme and the Tranche 1 Collaborative Projects, with a strong focus on developing the outputs of these projects to be market ready, through development of the technologies into products and through standardisation of the deployment of sensor technologies in infrastructure environments and of the analysis of the data produced.

Important to this aim is the creation of an 'incubator team' who will carry out product development activities and will deploy sensor technologies in the field, further demonstrating and refining CSIC's capability and demonstrating the value of this capability to the market. The team will be constituted so that it can respond rapidly to client demand for demonstration and deployment of technologies and interpretation of data, creating maximum value for our industry partners.

This will result in a number of outputs designed to catalyse widespread uptake in the infrastructure industry, including:

1) Specific commercialisation opportunities for the technologies through joint ventures, spin outs or licensing of IP;

2) Consulting services, deploying sensors to assist clients e.g. in monitoring sensitive structures during construction, understanding live performance of assets or designing new assets efficiently based on data from monitored assets;

3) Development of best practice guidance for structural health monitoring of assets, deployment of sensor networks, and analysis of data; and

4) Development of training packages for industry

In addition to this, CSIC will carry out further research to expand the capability of the Centre's technologies into new areas, as identified by our industry partners through meetings and workshops.

Potential impact
CSIC is positioned within the global construction industry market. Construction is a critically important element of the UK economy representing 7% of GDP, or £110bn per annum, of which £18bn is infrastructure(Cabinet Office, 2011). The UK government continues to emphasise the importance of investing in infrastructure to underpin economic recovery (Chancellor's Autumn Statement, 05/12/12), with current government estimates of expenditure in construction at £250bn between 2011 and 2015. There is also a recognition of the need for better quality asset data to improve decision-making and reduce costs (National Infrastructure Plan, HM Treasury, 2012).

Radical changes in the construction industry are needed, leading to dramatic improvements in a wide range ofkey performance indicators for the industry, not least of which is productivity as well as competiveness for UK industry in aglobal market.
CSIC aims to achieve the following impacts:

(a) Fostering scientific research in the application and adoption of emerging smart technologies to develop a new academicnetwork in the area of Smart Infrastructure and Construction.

(b) Systemisation, standardisation, and ultimately optimization of construction processes, through better understanding of the behaviour of built structures. The understanding and real data developed through the centre will enable a review of design codes for infrastructure assets, to generate codes and designs which are more efficient in terms of use of material, build times and approaches to maintenance.

(c) Reduction in CapEx and OpEx through development of a 'whole life' asset management approach for infrastructure assets. This will inform the design and monitoring protocols for those assets, and will reduce the operating expenditure during the lifetime of the assets by generating reliable information on asset condition to inform maintenance requirements. It will also reduce the capital cost of assets by informing the next generation of designs.

(d) Development of new skilled workforces that will realize the step changes addressed in the proposal and will make the construction and infrastructure industry more efficient and hence more profitable.

CSIC seeks to reinvigorate the industry such that it adopts the technologies and management methods that will rival other manufacturing sectors such as the aerospace and automotive industries. The construction and infrastructure industry will be more sustainable and competitive, thereby improving the environment, the economy and society in general.